Westgate USB Crypto

IronShield is portable hardware and software which provides instant, person-to person Virtual Private Networking (VPN) for high assurance enterprise markets. Setting up a secure mesh network is as easy as a phone call.